LED Project

The project has moved the industry forward to the 21st century. This development will become the accepted norm over the next five years, reducing the demand for raw materials on the planet and providing a design platform to move forward with.